Boots CTP: Elucidating epigenetic programs governing stress induced senescence (SISP) in melanocytes across ethnic groups.

Key objectives:
* To establish common and specific molecular (epigenetic) pathways underpinning stress induced melanocyte senescence across phototypes
* Explore how antioxidative and pigmentation program drives stress induced melanocyte senescence program (SISP)
* Explore whether a healthy skin environment can be restored by the manipulation of specific epigenetic/antioxidant pathways
Capability in biosciences that will be built: We will increase our understanding of the behaviour of senescent melanocytes and how they contributes to overall ageing in skin, with specific focus skin phototypes under represented in current research. The knowledge gained will be used to develop model systems as a tool for future research and product development.
Potential patient/ consumer relevance: Increased understanding of the behaviour of cells will allow us to develop more effective targeted intervention strategies. We will create education materials to help consumers understand the needs of their skin.